SMART Transponder

Instrumentel
have developed a range of advanced wireless telemetry products for the
collection of in-operation data from moving parts and difficult to access locations.
Instrumentel’s products are currently sold into the rail industry for condition-based monitoring
of rolling stock including door operation and energy consumption, and into the automotive
industry for engine telemetry.
This project seeks to identify the market opportunity for a variant of Instrumentel’s near and
far field wireless telemetry system for monitoring the integrity of containers and packaging
during transportation. The proposed “Smart Transponder/RFID” system would have the
potential to track and log changes in pressure, light, temperature or other critical parameters
and to correlate them with position and time/date. By so doing, the system can alert logistics
companies if the environment of a container or lorry changes unexpectedly, indicating
possible unauthorised entry or tampering of the contents, and can monitor the shipping
environment of temperature and humidity sensitive products to ensure they are maintained
within optimum conditions during transportation